NISQ.OS

Without an operating system, computers would be much less useful. Before the invention of operating systems, computers could only run one calculation at a time. All tasks had to be scheduled by hand. Operating systems automate the scheduling of tasks and make sure that resources such as memory and disk space are allocated properly. Because operating systems simplify computers, everyone can handle them and benefit from them.

Quantum computers are a new type of powerful computer. Big and high-quality quantum computers can outperform conventional computers at specific tasks, such as predicting the properties of a drug. Currently, it is difficult for users to interact with quantum computers because there is no good operating system. The systems that exist don't schedule tasks optimally and cannot perform calculations quickly. Building this operating system is difficult -- many have tried and no solutions have worked. We have invented an operating system to overcome this technical challenge: NISQ.OS.

While competitors present quantum computers as a "black box", NISQ.OS exposes all its different elements. Many of them look far more familiar than you might think. Quantum computers consist of a quantum processing unit, which contains the qubits, a couple of layers of special-purpose chips that control the qubits, and a conventional computer for overall control. By providing access to all these layers of the "quantum computing stack", we give the user the power to schedule tasks in an optimal way. This will improve the performance of quantum computers by a 1,000-fold compared to other leading approaches. Once we integrate hardware and software tightly, we expect that the performance will improve by 1,000,000-fold.

We have assembled a group of experts from across the UK to build the operating system. This includes the UK's leading quantum hardware companies, Hitachi, Oxford Quantum Circuits, SeeQC, Duality Quantum Photonics, Oxford Ionics, and Universal Quantum; Riverlane, a quantum software company; Arm, a UK-based chip manufacturer; and the National Physical Laboratory.

The National Physical Laboratory plays an important role because their expertise lies in developing technical standards for breakthrough technology. To build our operating system, we need to define a new standard interface between software and hardware that everyone can use. Our project will attract many important customers, such as pharmaceutical or chemical companies, as well as the financial industry. Because our operating system is so much better, they will want to run their applications on UK-based quantum computers.